Aston University and Harper James limited KTP 24_25 R2

To develop a novel "Intelligent Legal Service Platform" (ILSP) based on Generative Artificial Intelligence (GenAI) applied to legal services for SME businesses to speed the workflows delivering a more automated, consistent and accurate legal counsel